TAURUS: Towards an Audacious Universal Constructor

A universal constructor (UC) , first proposed by von Newman in 1948, is a machine that can -in principle- build any other machine, including copies of itself.
Since it was first proposed, many attempts have been made to develop a prototype of a UC that could self-replicate while simultaneously building something useful to
its designers. None of the partial prototypes demonstrated so far are true Universal Constructors because they are severely limited on both (a) their ability to self-replicate and (b) on what they can actually manufacture as useful commodity outputs. In this grant I propose an innovative route to realise von Newman's vision by tackling heads-on limitations (a) & (b) mentioned above. To do this, I will strategically integrate recent advances in Synthetic Biology from which we can obtain for free both cellular self-replication -tackling limitation (a)- and a rich biochemical cell-based nanolaboratory from which one could manufacture a large variety of potentially useful commodities.
Thus, TAURUS offers a clear route towards the first implementation of a true universal constructor.

Potential impact
Besides the directly involved academic communities (i.e. Computer Science & Synthetic Biology), this project will seek to produce impact on:

The public at large: we will attempt to bring this exciting research programme to the attention of the general public through publications in the Times, Guardian, BBC's science and technologies sections as well as popular science outlets such as the New Scientist, Seeds Magazine and The Scientist. We have experience doing this.

Biomedical impact: the molecular mechanisms we will bring into E.coli arise from an important human pathogen, Neisseria gonorrhoeae. Throughout (and indeed beyond) the life of the project we will engage with (new collaboration) Prof. J.P. Dillard, the world expert in Neisseria gonorrhoeae's GGI ssDNA extrusion mechanisms, and will help him understand the systems level biology of this pathogen by engaging a full time phd student (contributed by my School). The new knowledge thus generated will shed light on how best to beat this pathogen.

Sustainable environments impact: the ability to generate in bulk designer super nanomechanical structures as we propose in TAURUS may be useful in several areas of environmental protection, e.g., in repairing micro-fissures in sewage pipes. This and other potential applications will be explored by a new collaboration with the Bradford Centre for Sustainable Environments that is led by Prof. S. Tait.

Intellectual Property: There is considerable scope for IP generation during this project. All IP will be considered in consultation with Nottingham's Research Innovation Services.

Society at Large: we will integrate TAURUS ethical, legal and societal (ELSI) aspects with those of AUDACIOUS as to achieve a (i) synergistic treatment of ELSI across both projects and to (ii) better rationalize the resources available for this aspect of the work.

For full details on our impact strategy please see "Pathways to Impact" document as well as the project Gantt chart.